Advanced Hollow Filament Process

FET's experience from our client interactions is that there is a market need for new and better hollow filament forms. made from a range of polymer formulations, for use in specialised filtration.

They are seeking small scale / pilot equipment for making high performance hollow filaments for use in filter membranes and cartridge systems within the medical, healthcare and other technical sectors. They are looking for bespoke solutions enabling them to satisfy demanding niche markets where the capability of present equipment falls below required levels of performance.

We now see an opportunity to address their concerns and to potentially deliver mutual benefits to Fibre Extrusion Technology (FET), its customers and users of specialised filtration systems.

We wish to carry out Industrial Research to create the data and know-how to break through the technological barrier to progress in a Project at a cost of £156,000 and have in-house the necessary expertise to succeed in such a project, but need financial assistance to avoid cash flow limitations and complete the work within a 18-month time frame.

The developed know-how will allow us to demonstrate our capability to achieve performance leaps to users to help them differentiate their product ranges and for FET to achieve sales by providing technology and custom-built equipment.